Tislay - Proof of Market - eBEM

Tislay provides online business performance systems and in-house consultancy to large clients
in the Manufacturing, Technology and Education sectors. Tislay has successfully developed
its own Business Evolution Methodologies (BEM), which it delivers directly to clients and
licenses to system providers.
Following initial research with clients, Tislay proposes to perform a Proof of Market (PoM)
study to establish the market size, appetite and readiness for a ground breaking new
technology solution. This solution will allow BEM to be delivered to businesses at reduced
cost by intelligently and automatically providing human experience electronically. In order to
achieve this Tislay is looking to deliver a technological solution that is able to anonymize and
consolidate business experience from multiple organisations and deliver relevant experience
from this to clients during the BEM process.
If successful, this will directly drive a step change in technologies that facilitate the sharing of
business experience in a secure, collaborative and managed manner. This innovate new
technology could be used in a number of different ways in the technology industry and will
have wide spread commercial appeal wherever human experience is gathered and shared.